Investigating the molecular mechanism of Rab-A5c action at cell edges - WCUB, AfS ENWW

The Arabidopsis GTPase RAB-A5c has a unique localisation pattern at the geometric edges of cells in developing plant tissues. Furthermore, RAB-A5c is essential for cell growth and division in these tissues but the mechanism by which it acts remains unknown. This investigation will focus on probing the molecular mechanism of RAB-A5c action, principally by investigating its interactome. I will attempt to analyse the contents of the cell-edge compartment to which RAB-A5c localises. It is hope that this work will give insights into the fundamental cell biology of this essential plant protein, placing it at the centre of world class underpinning bioscience. We also anticipate that translational relevance to food security may arise from any following investigations of the function of this Rab GTPase in important crop species.

Priority Areas: World Class Underpinning Bioscience, Global Food Security